Eco-Energy (NI) Ltd Smart-Vent wholehouse balanced domestic ventilation system

Eco-Energy (NI) Ltd is undertaking a Proof of Market project to assess the commercial
viability of an innovative domestic ventilation system. The Eco-Energy Smart-Vent system
will provide occupants with excellent indoor air quality and reduce the risk of condensation
and building structure decay caused by energy efficiency retrofit interventions such as
improved airtightness levels and fitting insulation. The Smart-Vent system aims to minimise
disruption to occupants during installation and be installed in an existing house in less than a
day. The system compensates for different levels of airtightness and windows can be opened
without affecting the energy efficiency of the system. Smart-Vent is suitable for all types of
houses and specialised onsite installers and commissioning engineers will not be required.